Targeting the DNA damage response to overcome cancer dormancy and chemotherapy-resistance Dormancy is a barrier to curative cancer treatment.

Dormancy is a barrier to curative cancer treatment. Dormant cells do not respond to chemotherapy, and cause relapse when they re-enter the cell cycle.

Several recent studies, including ours, suggest DNA repair mechanisms may contribute to the survival of dormant cancer cells.

The DNA damage response (DDR) maintains genomic integrity and cell survival following DNA damage, yet how the DDR functions in dormant cancer cells is completely unknown. Understanding how DNA integrity and the DDR are altered in dormant cancer cells will enable development of dormancy therapeutics.